Aeristech 48V electric supercharger - Prototype development to TRL 6/7 and MRL 4

The aim of this project is to bring Aeristech’s novel electric supercharger to TRL 6/7 maturity
level (“A-Sample” in the terminology of the automotive industry). This will build upon
Aeristech’s successful proof of concept grant project completed in Q1 2014, and make the
technology commercially attractive. Once at TRL 6/7, the automotive industry is wellequipped
to move the technology through its development process into mass production.
With the requirements for lower fuel consumption and low emissions targets, engine
downsizing and therefore engine boosting is becoming an increasingly popular solution. In
line with the general drive towards vehicle electrification, electric superchargers are expected
to become a key enabler to extreme engine downsizing.
Aeristech’s proprietary technology is based on a novel control architecture and associated
permanent magnet motor design that is the most power-dense, efficient and cost effective
solution for variable, high-speed applications. In February 2014, Aeristech successfully
completed a TSB Smart funded project at “Proof of Concept” level for the design and
development of a 48V electric supercharger (eSupercharger) for 2.0L or less ICE engine
boosting applications.
Within this project, Aeristech will develop product-relevant designs that enable the electric
supercharger to function in a realistic environment such as a car engine bay, with temperature
and other environmental factors. Moving forward, Aeristech aims to work on a commercial
basis with automotive OEMs and Tier-1s to tailor the electric supercharger to their specific
performance requirements and cost targets, working towards a licensing arrangement whereby
Aeristech would partner with experienced automotive component manufacturers to develop
the electric supercharger for mass production. Demonstrating Aeristech’s technology at TRL
6/7 level with TSB grant support will be critical in capitalising on this near tem market
opportunity for eSuperchargers.